An AI communications platform connecting SMEs and communities to allow them to share resources and exercise greater buying power, saving SMEs £55,000 a year on average.

Founded by Jo Feinstein, Darren Lipschitz and Cord Schneider, Memescape Ltd. is a UK SME specialising in InfoTech. The isolation and lack of support among SMEs was highlighted during the COVID-19 pandemic. As SMEs and community groups operate independently, they have a smaller say in matters, have limited resources, and are prone to making similar mistakes. Memescape aims to produce an AI communications platform to connect businesses and communities, allowing them to share or pool resources. This would solve a substantial unmet sustainable innovation gap in the market that could save SMEs £55,000 a year on average.